New Catalytic Strategies for Chemical Synthesis

This project will investigate the development of new catalytic strategies for chemical synthesis. The discovery of new chemical reactivity brought about by the action of catalysts is a central aspect of modern day chemical synthesis and leads to new processes that have applications in medicine, materials and agriculture. Our need to make distinct small molecules of function is enabled by the invention of these novel chemical reactions. This project is aimed at the identification of novel reactivity induced by catalysts using feedstock chemicals. Catalysts ranging from 1st row transition metals, late transition metals and organocatalysts will be explored as part of this project. Feedback chemicals that are attractive for this project will include aliphatic alcohols, amines and carboxylic acids. Suitable applications to demonstrate the efficacy of this new chemistry will be investigated in due course.